A novel integrated method for high-throughput screens of DNA-binding-protein drugs

This project will establish an integrated experimental-machine learning(ML) platform to identify new inhibitors for DNA-binding proteins. The platform is based on biophysical imaging methods, here used as a tool to monitor the behaviour of DNA when bound by proteins +/- drug candidates. Our technique will overcome the limitations of current methods as it works on native proteins, is cost-effective and easily automatised (100-1000 compounds/day). The project will be structured as follows: YEAR 1. Discover New drugs: Propose new drugs against known targets using ML models. Create new library of candidate molecules and virtually test them. If required, establish new ML models for the purpose. YEAR 2. Benchmark: Set up automated pipeline to perform imaging experiments on commercially available proteins and drugs. In silico model design and validation using 100-1000 experimental and computational datapoints obtained from the library. Generate proof-of-concept data necessary to establish our integrated experimental and ML technology. YEAR 3. Discover New Protein Targets: Use our integrated method to identify new protein targets. Consider a library of up to 12,000 compounds to identify new chemical starting points against transcription factors that are mutated in certain diseases. Use our assay to prioritize hit molecules and targets for further investigation in an established suite of human cancer cell phenotypic assays. In summary, the aim of the project is to design an automated pipeline integrating machine-learning and biophysical imaging tools to find potential drug candidates against selected protein target.